Singing voice banking and conversion

The voice is a fundamental part of our identity. For transgender people, having a voice that does not fit with their gender identity can be a cause of anxiety. Transgender people can go through a number of different treatments to alter their voice, including surgery, vocal therapy and taking hormones. This project involves working with members of Trans Voices, the UK's first professional trans+ choir, to improve voice banking methods for singing voice conversion tools. These could then be used creatively, for example, as a way to show the progression of transgender singing voices through the aforementioned treatments. A further application for such technology would be to bank a singer's voice throughout their lifetime to document how their singing voice changes with age, and to combine their earlier and current singing voices creatively.

In the past there has been a focus on voice banking for speech, for example to create personalised speech synthesisers for people with motor neurone disease and Parkinson's, to help preserve their vocal identity. Singing differs from speech in a number of ways, most notably phoneme duration, pitch and power. There are also a number of creative ways in which the voice is used in singing that are arguably not so important to mirror in spoken voice conversion, such as breathy voice, and the use of different accents for artistic effect. For these reasons, voice banking methods for speech cannot simply be carried over into the domain of singing.

This PhD project has three main aims. The first is to characterise the impact of some of the aforementioned gender affirming treatments on singing voices. This may be achieved through systematic acoustic analysis of recordings made before and after a given treatment, as well as through surveys which ask, for example, whether there are things that the singers can do with their voice that they could not before, or things they can no longer do but could before. This information could be used to inform singing voice conversion systems. If, for example, it is found that often the singer's style remains the same or very similar throughout their lifetime, then this could potentially be exploited for efficiency in voice banking for singing voice conversion systems, as it means that the input voice will share a lot of features with the output voice.

The second aim of this project is to develop and improve singing voice banking methods for use in singing voice conversion systems, and to work on improving the singing voice conversion systems themselves. As the particular challenges of voice banking depend on the type of system being used, a range of existing systems will be tested for their suitability for singing voice conversion with the needs of the users in mind, in order to find a baseline to build upon.

The final aim of this project is to develop evaluation methods which are ideally suited to a project of this nature, as it is important to demonstrate an advance on the state of the art, as well as to centre the needs and wants of the users. This will most likely involve a combination of objective and subjective methods of evaluation. This project will explore the possibility of adapting existing intelligibility and quality measures to make them suitable for use on singing data. This project also aims to develop evaluation methods which assess a singing voice conversion system's ability to produce specific vocal effects which are sometimes overlooked in evaluation, such as breathy voice, creaky voice and the use of different accents for artistic effect.